Neutrino physics and astrophysics with the P-ONE neutrino telescope

The research supported by this scholarship will concentrate on the development of hardware, software, and analysis techniques for the Pacific Ocean Neutrino Experiment (P-ONE), with an emphasis on the commissioning and exploitation of its demonstrator phase. These experimental activities will be complemented by an exploration of the scientific case for the final phase of the experiment and the research opportunities presented by its operation as part of a larger network of telescopes.